Circular Economy Resource Information System CE-RISE

The rising demand and limited supply of critical raw materials (CRMs) impair the ability to rapidly adopt technological change toward green and sustainable technologies, which directly affect the resilience of EU industries seeking to achieve Green Deal objectives for an equitable, zero-emission, and digitalized Europe. In response to these challenges, the European Commission aims to minimize the loss of secondary raw materials (SRM) and optimize their reuse across value chains. CE-RISE will develop and pilot an integrated framework and an ensuing resource information system to identify optimal solutions for the effective reuse, recovery, and/or recycling of materials by (a) defining a set of criteria (RE criteria) to evaluate the extent to which products and embedded components can be reused, repaired, refurbished and/or recycled; (b) incorporating information on RE criteria and material composition of products into the Digital product passport (DPP) to enable traceability of materials in the supply chain; (c) integrating DPP with information on the environmental footprint of products (PEF), socio-economic and environmental (SEE) impacts of RE processes; (d) enabling confidential and anonymized information sharing among actors throughout value chains; (e) providing open-access software application to disseminate information on the assessment of RE criteria, PEF and SEE impacts of products to all stakeholders including consumers and policymakers. The results will be piloted on four case studies. CE-RISE will contribute to bridging the digital divide in society by supplying affordable second-hand ICT devices, and supporting access to digital education and job opportunities. Ultimately, CE-RISE will foster a dynamic ecosystem geared toward prolonging the use of materials in the economy and stimulating circular business models to reduce waste generation while optimizing the reuse of SRMs.